Promoting Knowledge Exchange Across the Sight Loss Sector

Almost two million people in the UK live with sight loss that significant impacts on their daily lives. This number will increase dramatically in the coming decades, driven by our aging population. People with sight loss experience lower levels of participation and increased restrictions across many aspects of their lives, both compared with other disabled people and compared with the general population (McManus and Lord, 2012).

Analysis conducted by RNIB (with NatCen Social Research) found that people with sight loss:
- Had lower levels of wellbeing and self-confidence, and lower satisfaction with health
- Experienced more difficulties accessing health services
- Were more likely to experience financial hardship
- Faced more restrictions to participation in education and employment
- Reported less choice about how they spend their free time
- Faced major barriers to travel and shopping.

A wide range of organisations, from large national charities to small local voluntary groups, work to improve circumstances for people with sight loss. 97 local sight loss charities are members of Visionary, the umbrella organisation for local sight loss organisations. VISION 2020 UK, an organisation bringing together national sight loss organisations, has a further 52 members. Both actively endorse this bid.

Organisations need evidence to develop services and secure funds to deliver those services, but many within the sector highlight lack of research awareness, skills and resources as a critical issue. We believe that it is vital that good quality survey data, and social research in general, be communicated to and understood by a wide range of people across the sight loss sector, to enable the sector to:
- Develop services on the basis of evidence of need.
- Make an evidence-based case in funding applications and fundraising activity.
- Inform their internal organisational strategies and priorities.
- Generate authoritative statistics for campaign work.
- Avoid unnecessary external research commissioning.
- Identify gaps in their evidence base.
- Lobby or influence the policy and practice of public and private organisations from a position of informed authority.

Our programme of work involves five Work Strands:

Work Strand 1 - Knowledge exchange across the sector. Eight regional workshops and networking events to examine local sight loss organisations' evidence needs and to provide training in how existing datasets and research could meet those needs.

Work Strand 2 - Professional and workforce development. A bespoke social research training programme for researchers, policy officers and service managers in the national sight loss sector. Skills developed would include: conducting rapid evidence reviews, principles of research design and specification, processes for data acquisition, data management and basic analysis skills, and techniques and tools for data visualisation. A new post for a formerly unemployed blind or partially sighted trainee will be created, to join the project team to help deliver these work strands.

Work Strand 3 - Knowledge Hub. A centre of knowledge and expertise, embedded at RNIB, offering sight loss organisations a point of contact for: data requests, advice on datasets or social science research studies to use, whether research already exists that meets their needs, supporting people to do further analysis themselves and, where necessary and possible, conducting or arranging further analysis.

Work Strand 4 - Collaboration and networking. A research network focused on sustainability for the project by developing collaboration and cooperation to help inform or scope new research priorities.

Work Strand 5 - Project management and governance. We are organisations with a strong track record of collaborating on projects and networking together. We will build on this, maintain tight project management, and evaluate the programme with clear measures of success.

Potential impact
This project has a wide range of beneficiaries, with impacts felt within months of the project beginning and continuing long after the project ends.

People with sight loss - in general
Local and national sight loss organisations will be acting on evidence that is routed in the experiences of blind and partially sighted respondents. The sight loss sector will become more engaged with data about the health and financial wellbeing of people with sight loss. Improved performance of sight loss organisations (more efficient, less wasteful of resource, more relevant and better informed) will enable them to better equip people with sight loss to engage with and influence local issues that are important to them.

People with sight loss - specific
A proportion of the members of staff taking part in both the professional and workforce development will have personal experience of sight loss, as does one member of the core team. Thus all products and governance will be accessible to allow full participation. Furthermore, one unemployed person with sight loss will gain a paid job, work-related training, and a combination of skills that will enable him/her, should they want to, to continue to contribute valuable skills relevant to the future performance of the sector.

Local organisations working in the sight loss sector
Will benefit from being better informed about the profile and the needs of their client group, having greater authority for lobbying because they are armed with good quality evidence, better prepared to demonstrate need in applications for service funding, and having a more engaged and better connected workforce.

National organisations working in the sight loss sector
Will gain financial efficiency from being able to bring some social research work in-house, informed targeting and better specfication for any work commisioned externally, and greater connections with others using sight loss research and data.

The sight loss sector as a whole
Will gain from improved connections between organisations operating at local, regional and national levels.

NatCen Social Research
Gains in terms of developed familarity with secondary analysis resources and a greater understanding of the research needs of the sight loss sector and third sector organisations more widely, at local and national level. Also in terms of ensuring research outputs are accessible and usable by the range of sight loss sector organisations.

Other research providers
Academics and other research providers benefit from better specified research tenders, a developed understanding of the research needs of third sector organisations, and developed connections with others working in related fields.

Other third sector organisations
This project explicitly seeks to develop models of working that have direct relevance to promoting knowledge exchange and social research utilisation in sectors working to support other client groups.

Public sector and NHS commisioners
Will benefit from better evidenced funding applications for public services that more accuractely reflect the needs and preferances of people with sight loss.

Wider public
Campaign and awareness advertising will be better informed with authorative evidence based on existing UK research. Money donated by the public to support sight loss charities will therefore be better targetted.